Sodium-Ion Batteries: Understanding Degradation Processes of Electrode Materials and Interfaces

This PhD thesis project finds its context in the increasingly growing research field of sodium-ion batteries (SIBs), which represent one of the most promising next generation environmentally friendly electrochemical energy storage systems.
The goal of this project is to investigate novel electrode and electrolyte materials and their degradation mechanisms at a bulk and surface level, aiming at improving their electrochemical response in sodium-ion cells.
This project offers the possibility to gain an improved understanding of the electrode materials behaviour which can be translated in degradation-resistant approaches for the development of high performance, safe and durable next generation SIBs.